University of Strathclyde and Scottish Hydro Electric Transmission plc

To embed engaging work practices, flexible management processes and systemic capacity for the effective implementation of strategy and innovation initiatives that result in business targets being exceeded, particularly for decarbonisation.